Generation of Nitrous oxide (N2O, 'laughing gas') in a Flow Reactor (funded by BASF)

Nitrous oxide (N2O, 'laughing gas') is a widely used selective oxidant of hydrocarbons in a liquid phase (e.g. Cyclohexene to Cyclohexanone). Although the generation of nitrous oxide by thermal decomposition of ammonium nitrate is a well-known process, due to safety concerns the reaction is currently carried out under ambient pressure and the nitrous oxide must be compressed and cooled before storage can take place, prior to use. The goal of this project is to discover and develop the generation of N2O in a liquid phase, based upon the thermal decomposition of ammonium nitrate in an inherently safe flow reactor system. The decomposition of ammonium nitrate will be at first carried out under high pressure (e.g. 100 bar), which can be performed safely using a flow-reactor to control the hazards of thermal runaway, thus enabling 'on-demand' generation of N2O for immediate use. Further steps will include the design and optimisation of the decomposition reaction as well as demonstration of the cost-effectiveness of the approach and its direct use in exemplar oxidation steps. Project context and opportunities: The project is a Chemical Engineering project with substantial chemistry components. It is very well suited to candidates seeking to work across disciplines at the Chemical Engineering - Chemistry interface. The successful candidate will be able to interact with, and leverage the benefits of, this wider activity. There will be opportunities for placement(s) (total of up to one year duration) within the BASF organisation during the studentship period.

Potential impact
Academic impact:
Recent advances in data science and digital technology have a disruptive effect on the way synthetic chemistry is practiced. Competence in computing and data analysis has become increasingly important in preparing chemistry students for careers in industry and academic research.

The CDT cohort will receive interdisciplinary training in an excellent research environment, supported by state-of-the-art bespoke facilities, in areas that are currently under-represented in UK Chemistry graduate programmes. The CDT assembles a team of 74 Academics across several disciplines (Chemistry, Chemical Engineering, Bioengineering, Maths and Computing, and pharmaceutical manufacturing sciences), further supported by 16 industrial stakeholders, to deliver the interdisciplinary training necessary to transform synthetic chemistry into a data-centric science, including: the latest developments in lab automation, the use of new reaction platforms, greater incorporation of in-situ analytics to build an understanding of the fundamental reaction pathways, as well as scaling-up for manufacturing.

All of the research data generated by the CDT will be captured (by the use of a common Electronic Lab Notebook) and made openly accessible after an embargo period. Over time, this will provide a valuable resource for the future development of synthetic chemistry.

Industrial and Economic Impact:
Synthetic chemistry is a critical scientific discipline that underpins the UK's manufacturing industry. The Chemicals and Pharmaceutical industries are projected to generate a demand for up to 77,000 graduate recruits between 2015-2025. As the manufacturing industry becomes more digitised (Industry 4.0), training needs to evolve to deliver a new generation of highly-skilled workers to protect the manufacturing sector in the UK. By expanding the traditional skill sets of a synthetic chemist, we will produce highly-qualified personnel who are more resilient to future challenges. This CDT will produce synthetic chemists with skills in automation and data-management skills that are highly prized by employers, which will maintain the UK's world-leading expertise and competitiveness and encourage inward investment.

This CDT will improve the job-readiness of our graduate students, by embedding industrial partners in our training programme, including the delivery of training material, lecture courses, case studies, and offers of industrial placements. Students will be able to exercise their broadened fundamental knowledge to a wide range of applied and industrial problems and enhance their job prospects.

Societal:
The World's population was estimated to be 7.4 billion in August 2016; the UN estimated that it will further increase to 11.2 billion in the year 2100. This population growth will inevitably place pressure on the world's finite natural resources. Novel molecules with improved effectiveness and safety will supersede current pharmaceuticals, agrochemicals, and fine chemicals used in the fabrication of new materials.

Recent news highlights the need for certain materials (such as plastics) to be manufactured and recycled in a sustainable manner, and yet their commercial viability of next-generation manufacturing processes will depend on their cost-effectiveness and the speed which they can be developed. The CDT graduates will act as ambassadors of the chemical science, engaging directly with the Learned Societies, local council, general public (including educational activities), as well as politicians and policymakers, to champion the importance of the chemical science in solving global challenges.